Airship Powertrain

It is not obvious to many people that a Lighter Than Air (LTA) vehicle can be used to lift
extremely heavy loads. Our hybrid powertrain utilises aeronautic developments in materials
and design to enable airships to fly with greater manoeuvrability coping with building
turbulence in Canary Wharf or differences in extreme weather. The hybrid powertrain
comprises both state of the art H2 + O turbine power optimised combustion with the speed of
instantaneous fuel cell electrical power to respond to any adverse weather condition. This
versatile and scalable powertrain will take the form of a heavy lifter airship of multiple 5MW
gas turbine / Solid Oxide Fuel Cell (SOFC) Combined Heat and Power (CHP) units. The
system includes fuel control, storage, management and supply, from renewable fuels to
virtually eliminate emissions and increase airship stability to carry payloads over terrain
where it has superiority over other transport managing logistically cargo of varying loads
shapes, mass, volume and states of matter safely. The hybrid turbine ultra-thrust with electric
propulsion assist enables variable morphology, exact manoeuvring, improved velocity,
decreased response times with virtually instantaneous max torque, providing dual power
safety whilst facilitating lift with high temperature H2 and oxygenated turbine fuel
enrichment for instantaneous power demand response.